Enhancing Student Mental Health through AI-Powered Early Intervention: A Deep Neural Network Approach

The initiative employs Artificial Intelligence (AI) to bolster the mental health of university students by forecasting moments of distress, facilitating early detection and intervention to avert and lessen risks. This AI tool integrates seamlessly with mobile devices, monitoring individuals' engagement in educational activities and changes in behaviour-like academic performance, physical activity, sleep patterns, and unique risk indicators-hinting at mental state shifts.

A prototype app has been developed, offering features such as gathering personal traits, extracting behavioural data from smartwatches, enabling self-administered psychological assessments, journaling, and access to a wealth of self-help materials. This app is currently being used by students for data gathering. By identifying potential mental health challenges early and providing self-help tools, the project aims to empower students to recognize warning signs, anticipate what comes next, and initiate timely measures to maintain their mental well-being before it worsens.

This PhD project aims to leverage Artificial Intelligence (AI), specifically deep neural networks, for predicting outcomes from time series data collections. While the project has a strong practical application focus, it will also conduct in-depth methodological research. Initially, the project will review a wide array of contemporary AI methods suitable for time series analysis, identifying the distinct features of mental health data relevant to deep neural networks. This foundational work sets the stage for designing and implementing a neural network model tailored to the specific traits of the collected data. The effectiveness of this system will be assessed using real-world data, followed by a detailed evaluation of the system's potential to enhance student mental wellbeing, in partnership with experts in mental health from clinical and medical fields.